Temperature control in the additive manufacturing (3D printing) of metals

"This is a PhD research project in [discipline on which they are to be registered e.g. Physics]. Mechanical Engineering

The project involves the study of heat flow and temperature control in the additive manufacturing (AM) of metals. Single point and full-field pyrometers and thermocouples will be used to measure the temperature variations during powder-based fusion and laser wire additive manufacturing processes. This project has direct links with ongoing powder-bed, micro-wire AM and arc-wire AM research programs.

The temperature measurements will be used to improve the process planning of manufactured parts. For example, the melt pool can be monitored to ensure no excessive build-up of heat occurs, as well as to help reduce splatter. Monitoring the temperature will reveal the thermal cycles the material goes through and provide quality assurance for built components through an understanding of its microstructure and physical properties that are produced by the manufacturing process. Understanding temperature variations is also important as they produce residual stresses and influence the placement of support structures."